Digital Solution for Healthcare Facilities Management

"365 Response's ground-breaking digital solution will significantly improve clinical and non-clinical workflow while generating widespread impact across healthcare estates and support services, nationally. The company's **365 SmartPlatform** is a cloud-based solution that plans, tracks, reviews and dispatches people, goods, resources and vehicles across healthcare settings to optimise efficiencies, save time and increase productivity. The system is currently being successfully used by healthcare organisations to actively to book, plan and track non-emergency patient transport journeys. 365 Response is now extending this tried and tested system to other areas of the sector, starting with healthcare facilities management (FM) services.

The **365 SmartPlatform** removes the need for numerous poorly-integrated internal systems, simplifies the booking process and allows real-time views for all staff across hospital settings. It uses intelligent dispatch algorithms to plan, dispatch and manage resources as efficiently as possible against a set of pre-determined governance rules. The proposal involves bringing together key hospital movements including those of patients, security staff, cleaning and catering staff as well as the restocking of supplies such as drugs and clinical equipment. The award-winning cloud-based 365 SmartPlatform will plan, track and review the movement of hard and soft FM to optimise resources efficiently.

This not only reduces the amount of staff needed to undertake the booking and management of these tasks, but it also eliminates failure demand and ensures the nearest suitable resource is always dispatched. It also ensures priority activity is dealt with first and that any KPIs are fully adhered to."